Decarbonising road construction and renewals through a tailored cold recycled asphalt material system with biogenic and waste-derived additives.

In the highways sector, road resurfacing and construction remains highly dependent on asphalt-based approaches that utilise a high proportion of virgin aggregates and fossil-derived bitumen binders, processed at high temperatures up to 200°C. This results in significant greenhouse gas emissions across Scopes 1 to 3\.

In many local authority scenarios it is estimated that over 80% of the carbon footprint and resource use is linked to materials and resurfacing processes, in agreement with the Unlocking Resource Efficiency Report.

For binder courses, Cold Recycled Bound Material (CRBM) provides a proven alternative, capable of incorporating 100% recycled content through ex-situ and in-situ processes. While such CRBM has been successfully deployed in multiple European and UK scenarios, uptake remains relatively limited due to the perceived challenge of balancing performance/durability and carbon footprint, which whilst significantly lower that traditional approaches can still be significant for large resurfacing schemes, particularly for applications requiring high strength and curing rate. To achieve sector-wide adoption, CRBM must become more accessible and deliver net zero outcomes.

In contrast, due to dependence on virgin aggregate to meet skid-resistance requirements, decarbonisation of surface courses focusses largely on reducing the process temperature as well as finding less carbon intensive alternatives to the bituminous binder element. No solution with scalability to address the wide range of end-user requirements has yet been widely accepted.

In response, this project will realise and validate the lifecycle carbon impacts of a novel material system for complete binder and surface course replacement which overcomes these barriers through inclusion of material additives obtained from biogenic and waste-derived sources.